Enhancing delivery of minerals using multifunctional carriers

The intake of many minerals and vitamins has fallen in recent years, due to reduced energy intake associated with a more sedentary lifestyle. It is also recognised that requirements of these nutrients for optimal health and reduction in the risk of chronic diet-related diseases may be higher than those recommended to avoid deficiency disorders. In industrialised countries such as the UK, iron deficiency is still a relatively common nutritional disorder, especially in individuals with a high requirement due to growth, blood loss or in old age. The absorption of minerals such as iron, calcium, zinc and magnesium is often reduced due to binding with other dietary constituents such as phytates and tannins, or oxidation into insoluble forms which severely reduce uptake. Therefore the absorption and uptake of minerals are strongly dependent on the form they are in. Therefore if is possible to design a system that will protect the mineral during processing, storage and the early stages of digestion (stomach), and then release the mineral into the small intestine, where it is absorbed by the body, we should be able to enhance mineral uptake. The aim of this project is therefore to develop a novel delivery structure for water soluble minerals that is sensitive to changes in pH that are associated with the digestion process. The mineral (in this project we will focus on iron) is housed in small gel micro-beads (approx. 0.1mm diameter). These beads are coated in layers of biopolymers and an impermeable layer of lipid or wax. The biopolymers are commonly used food ingredients such as pectin and proteins, and when assembled in these structures, become sensitive to pH changes. We have shown that they are stable at the acidic pH encountered in the stomach, but can degrade when the pass into the higher pH associated with the small intestine. The impermeable lipid layer will be degraded by enzymes in the duodenum, thus enabling the release of the iron from the micro-bead, and thus be available for absorption. The project has been divided up into tasks that will address the following main objectives. 1. Create and characterise the pH and environmental sensitivity of the biopolymer layers. Using techniques that can measure the mass and composition of these molecular layers, we can determine how the layers respond to changes in pH and select suitable systems. 2. Assemble micro-beads and coat in selected biopolymer layers. Here we will develop methods that will allow us to encapsulate iron loaded microbeads in the impermeable biopolymer layers. 3. Determine stability, encapsulation efficiency and iron release properties. We will measure how much iron escapes from the microbeads during typical processing and storage conditions, and during simulated digestion to ensure they will release the iron under appropriate conditions. We will also use cell culture studies to see if the iron that is released is in a form that can be absorbed by cells lining the small intestine. 4. Determine rates of iron uptake from the coated microbeads. Foods loaded with the micro-beads will be fed to human volunteers and their plasma iron concentrations will be monitored. This will reveal exactly how effective these structures are for enhancing the delivery of iron. If successful the results of this project could be applied to other minerals and water soluble nutrients where fortification is a problem. These approaches could be used in a wide range of foods thus helping to increase the intake of these vital dietary components.

Technical abstract
This study aims to create and test the performance of novel, environmentally responsive delivery structures to enhance mineral absorption, using iron as a model. The intake of many micronutrients has fallen due to reduced energy needs associated with sedentary lifestyles. Micronutrient requirements for optimal health may be higher than those recommended to avoid deficiency disorders. Even in developed countries iron deficiency is still a relatively common nutritional disorder, especially in individuals with a high requirement due to growth, blood loss or in old age. Mineral absorption can also be adversely affected by either chelation with dietary constituents such as phytates and tannins or oxidation into insoluble hydroxides, which prevent uptake. Hence, this study aims to develop an effective mineral delivery system that protects the mineral during processing, storage and early stages of digestion prior to the site of uptake. The hypothesis we wish to test is that if the iron is delivered to the duodenum in a soluble protected form, uptake will be enhanced as there will be less opportunity for the iron to form complexes or to oxidise. This will be achieved using iron containing, gel microbeads surrounded by an impermeable, environmentally responsive coating. This coating will be formed from multilayers of mixed (food approved) biopolymers. Research at IFR has shown that these layers can be designed to be sensitive to pH changes such that they will stay intact during gastric pH, but will degrade under duodenal conditions. The main objectives will be:- 1. Create and characterise suitably environmentally responsive barriers. 2. Assemble micro-bead based delivery structures 3. Determine stability and release properties in vitro 4. Determine in vivo rates of uptake using human intervention trials. This will quantify the improved rate of uptake, and as the approach is generic, can be tailored and applied to a whole range of water soluble micronutrients.